University of Warwick and Grainger & Worrall Limited

To support the factory digitisation vision, the technologies will help monitor processes and visualise performance graphically to engage all staff in improving efficiency and decision making.